Edinburgh Napier University and Payfont Limited

To create the ability to research and deliver, using University Design principles and processess based on BS8878, the optimal secure user experience 9UX0 in secure transactions.